Investigation into the biochemical and biological effects of air pollution on the function of human skin and the intervention of such effects

Ambient pollution is increasing significantly worldwide and the impact of pollutants on human health including skin is a growing concern. Generation of oxidative stress is implicated as one of the mechanisms by which particulate matter and ozone exert their deleterious effects. The project will investigate the biochemical and biological effects of air pollution on the function of human skin and the intervention of such effects. The outcomes of the study will be considered in relation to other external stressors such as lifestyle and Solar light. The project will benefit from an experienced supervisory team at Newcastle University and Croda Europe Limited. This project is multi-disciplinary including cellular, molecular biological and physiological techniques, image analysis, cell culture, genetic and chemical analysis, immunostaining and gene expression.